Gluten free pea flour

The project is to establish a ‘farm to patient’ supply chain of UK produced white pea flour as a highly nutritious alternative to the current range of wheat substitute flours available to gluten free food manufacturers and producers in the UK.